Understanding factors that influence ionisable xenobiotic bioaccumulation using a Fish in vitro Gill Cell culture System (FIGCS)

The aims of the project are:
1. To measure the PH of the Fish Gill Cell culture system (FIGCS) boundary layer, a factor that influences ionisable compound uptake.
2. To characterize and localize potential pharmaceutical and personal care products (PPCP) transport proteins on the gill.
3. Assess the uptake and excretion of ionisable PPCPs accross FIGCS in differing water chemistries and develop uptake and/or accumulation models.